DementiaCare: A novel lighting and monitoring tool to support those living with dementia

The ageing population presents a challenge to an already overstretched health/social-care system, prompting an urgent need for supportive technologies that promote independent living, improve quality-of-life, and reduce healthcare cost burdens. There are currently 850k (mostly elderly) people living with dementia in the UK alone, a figure which is expected to double by 2040\. Our system meets the needs of this demographic through augmented carer-caree relationships, faster responses, improved healthcare integration, reduced health/social care demands, improved healthspan & quality-of-life, aiding early diagnoses.

Now, the **DementiaCare** product will develop a smart light bulb that incorporates circadian-enhanced lighting with low-resolution activity sensors and uses combined acoustic and basic vision data in advanced AI approaches to track gradual/sudden cognitive decline. The resultant system alerts carers to incidents ensuring rapid responses to sudden episodes of confusion and appropriate management of gradual decline. In combination with the circadian lighting augmentation, the product will help to keep those suffering from dementia living safely in their own homes for longer, reducing pressure on an overloaded care system while giving family and carers peace of mind that individuals are still cared for when alone.